Ultra low resistance joints for high temperature superconducting magnets

The magnetic resonance imaging (MRI) medical diagnostic technique uses a low temperature superconducting magnet to produce a highly stable and uniform background magnetic field. To achieve the necessary temporal stability, a closed superconducting circuit - with truly superconducting joints (with a resistance of less than 10-12 ohms) - is required so that the magnet can be operated in "persistent mode" without a power supply. Siemens Healthineers manufacture about half of the world's MRI magnets from their factory in Oxfordshire, routinely manufacturing several superconducting joints per day using a reliable lead-based soldering technique. However, under EU regulations, the exemption to use toxic lead in superconducting solders will expire in 2027, and so it is vital that an alternative solution is developed. Since there is no lead-free solder with suitable superconducting performance, this project will involve working with Siemens on a new solder-free joint method for Nb-Ti multifilamentary wires. The ultimate aim is to improve the reliability of a promising new solder-free jointing technique to enable it to replace existing Nb-Ti jointing technology for MRI magnets.

The student will make joints at Siemens using the novel solder-free method, and will explore the effects of the joint assembly procedure and jointing conditions on the microstructure and superconducting properties of the joints. Factors that will be considered include (i) the effectiveness of the etching process to remove the outer Cu layers before jointing, (ii) the method of assembling the joints, (iii) the various parameters that can be adjusted during the jointing process itself (time, power etc) and (iv) the method of potting the joint for mechanical stability.

The student will design a suitable methodology for characterising the microstructure of the three-dimensional joints using a combination of optical, scanning electron microscopy and x-ray tomography. X-ray photoemission spectroscopy (XPS) will be used to investigate the effects of chemical cleanliness of the surfaces prior to jointing. In addition, finer scale microstructural changes to the two-phase microstructure in Nb-Ti wires will be assessed using a combination of transmission electron microscopy and x-ray diffraction.

The performance of the joints will be tested using a bespoke system at Siemens. These measurements involve energising a jointed coil using an external magnet, and subsequently measuring the magnetic field produced by the test coil as a function of time. From the magnitude of the magnetic field (and the coil geometry) it is possible to extract the critical current of the coil. In addition, from the rate of magnetic field decay, the joint resistance can be extracted. These are the two key figures of merit for superconducting joints.

By correlating the processing, microstructure and properties, the student will gain new insights into which steps in the joint manufacture process need to be most tightly controlled, enabling them to develop an industrially-relevant lead-free jointing process for MRI magnet manufacture.

The project links most closely to the EPSRC themes: healthcare technologies, manufacturing the future and Physical Sciences.